Ultrasmall bacteria for oral biofilm control

Background: Oral diseases are the most prevalent conditions affecting the health of humans worldwide. Dental problems tend to accumulate along the lifecourse, potentially leading to significant morbidity in older people. Maintaining good oral health is therefore critical for healthy aging. Biofilms on the surface of teeth are responsible for the vast majority of the burden of oral diseases and preventing microbial dysbiosis within oral biofilm communities is central to maintaining oral health. This project will focus on a new type of ultrasmall bacteria belonging to the Candidate Phyla Radiation (CPR) group that are widely present in oral biofilms. The first cultured CPR representative was a strain of the 'TM7' group (now Saccharibacteria) that was co-cultured with another bacterium from human saliva and reported in 2015. Several CPR strains have now been cultured and all are ultrasmall bacteria with reduced genomes that obligately live together with specific host bacteria. Using animal models of periodontal disease, CPR bacteria were shown to promote oral health by controlling the growth of their microbial hosts in dental biofilms. Understanding the basis for host selectivity of the CPR bacteria would enable the development of these bacteria as probiotics for oral biofilm control.
Aims: This project aims to characterise the mechanisms by which Saccharibacteria target and attach to host bacteria. Specifically, the project will: (i) Develop methods to quantify Saccharibacteria in vitro and isolate new strains from dental plaque samples, including advanced bioimaging methods to visualise bacterial interactions; (ii) Identify and structurally characterise key cell surface proteins that mediate interactions with the host; (iii) Determine transcriptional responses of Saccharibacteria and their hosts to interactions with one another.
Approach: (i) Initially, the student will learn basic methods for working with Saccharibacteria, which are different from conventional bacterial cell culture. They will optimise qPCR assays and microscopic enumeration methods to track the enrichment of novel strains from clinical samples under existing ethical approvals. (ii) Gatan 3-view scanning electron microscopy and fluorescence in situ hybridisation will provide high resolution 3- dimensional images of cell-cell interactions. Surface proteins will be predicted bioinformatically and identified experimentally by biotin labelling and key proteins will be purified and structurally characterised by X-ray crystallography. Interaction partners in the host bacteria will be identified by far-Western blotting and pull-down approaches. (iii) Transcriptomics will be employed to identify genes in Saccharibacteria and host bacteria that are expressed following cell-cell interactions. This will reveal key pathways that are potentially involved in mutualistic growth.
Outcomes: This interdisciplinary project will characterise cell surface adhesions and gene regulation responses across multiple Saccharibacteria strains, providing a basis for the development of CPR bacteria as novel probiotics for oral health.